Interfacial failure in plastic bonded explosives

The project will aim to develop a method for extracting cohesive zone parameters relevant to an interface between the filler and the matrix as found in plastic bonded explosives. Fracture data from Compact Tension samples of PBX composites will be used together with an existing analytical model to determine the macroscopic traction separation behaviour of the composite as well as the microscopic traction - separation behaviour of the interface between the particles and the matrix. The project will then aim to validate the results with independent, Finite Element models for other geometries where data for the composite are available such as tension, compression or Brazilian test data. The method will be extended via a subroutine to include the effect of test rate and temperature on these cohesive properties.